Offshore Renewable Energy Catapult Limited Interim Funding - Property Establishment

To provide a grant (and guarantee in favour of the landlord) to the Offshore Renewable Energies Catapult to meet the costs and obligations of the proposed Premises and fit out.